Nonlinear waves in astrophysical discs

This project will study the excitation, propagation and dissipation of hydrodynamic waves in astrophysical discs such as protoplanetary discs around young stars and accretion discs around black holes. Waves are typically excited by gravitational forcing by a massive body such as a planet that has formed in the disc. Although the discs are thin, this study will resolve the vertical structure of the discs and their wave modes. Both semi-analytical and computational methods will be used, as well as the local model of astrophysical disc dynamics. The effects of nonlinearity, including wave breaking and shock formation, on the propagation and dissipation of the waves will be examined. Where possible, comparisons will be made with recent observational findings regarding spiral waves and structures in discs around young stars.